A novel synthetic lethality and anti-cancer therapeutic approach targeting human apurinic/apyrimidinic endonuclease (APE1) in ovarian cancer

In 2008 6,537 women in the UK were diagnosed with ovarian cancer and 4,373 women died from the disease. Ovarian cancer is treated with surgery and chemotherapy.

We know that chemotherapy works by damaging the cancer's DNA, but the cancer cell is often able to repair this damage and the patient becomes resistant to the treatment. We want to show molecules that block one type of DNA repair increase cancer cell kill when exposed to chemotherapy, which would provide an exciting new treatment strategy for ovarian cancer.

My research will focus on APE1, an important protein that is involved in DNA base excision repair. In previous research, small molecules have been recognized that block its action. We will research the following areas:-

1) We will block APE1 in cells that are already deficient in another DNA repair mechanism (BRCA2) to see if it will kill the cell by synthetic lethality.
2) Testing ovarian cancer cells with combined chemotherapy and APE1 inhibitors to see whether we can improve the numbers of cells killed.
3) Studying cells where the APE1 protein's actions have been 'turned down' and seeing whether this has any effect when the cell is treated with chemotherapy.
4) Using a range of tests to try to show what effect the drugs are having within the cell, such as quantidying the amout of DNA damge seen in the cells.
5) Identifying proteins within small pieces of ovarian cancer tissue and matching that to clinical information we know about the patient, this may give us information on patient prognosis and targetting at risk patients.

Technical abstract
The overall prognosis for patients with advanced ovarian cancer remains poor. Chemotherapeutics such as platinum compounds and alkylating agents exert anticancer effects by damaging tumour cell DNA. However, DNA damage is rigorously monitored and repaired by the DNA repair machinery and contribute to therapy resistance in tumours. Pharmacological inhibition of DNA repair is a promising strategy to improve efficacy in ovarian cancer patients undergoing chemotherapy. Moreover, the ability of PARP inhibitors, which block DNA base excision repair (BER), to induce synthetic lethality in BRCA deficient ovarian cancer confirms that BER modulation is a new area for personalized cancer medicine and that additional factors within BER are also potential synthetic lethality targets.

Human apurininc/aprimidinic endonucealase (APE1) is a critical protein in BER. The host laboratory has isolated novel small molecule inhibitors of APE1. The current research proposal aims to provide the first evidence that APE1 inhibitors are synthetically lethal in BRCA2 deficient ovarian cancer cell lines. The project will also evaluate the ability of APE1 inhibitors to potentiate cyotoxicity of platinum chemotherapy in ovarian cancer cell lines. Studies using APE1 inhibitors will be complemented by studies in APE1 knock down ovarian cancer cells. The project will also evaluate homone receptor deficiency in human ovarian cancer tissues by immunohistochemistry. In conclusion, the evaluation of APE1 inhibitors in ovarian cancer will result in a new treatment strategy for this devastating disease.

Potential impact
Scientific Impact: This work is essentially preclinical evaluation of a promising new approach to treat ovarian cancer. The current efforts in the host laboratory are focused on hit to lead conversion and optimisation for pharmaceutical application. A comprehensive freedom to operate search has been undertaken by the university's technology transfer office. A broad chemical-class patent application for APE1 inhibitors has been filed.

The research proposed in the current application will directly benefit cancer patients. Pharmacological inhibition of DNA repair is a promising new strategy to improve anti-cancer activity of cytotoxic agents and improve therapeutic efficacy. This proposal, which builds on a significant body of previous work on APE-1 inhibition in the host laboratory, outlines a programme of work which will result in new treatments for patients with ovarian cancer within 5-10 years. It will contribute significantly to the biology of DNA repair. Moreover, the research has significant potential for pharmaceutical application and industrial collaborations. The research application is part of a much wider collaboration currently ongoing in the laboratory both nationally and international. Key collaborators based in Europe and the USA have provided important reagents and cell line models for evaluation. This has resulted in the generation of robust preliminary data for this strong proposal. Pathways to impact is summarised below.

The School of Molecular Medical Sciences and the University of Nottingham conduct regular events to benefit the scientific community both within the University and elsewhere. Every opportunity will be taken to showcase this research project. We anticipate several high impact research publications for the wider research community.

Press activities: The University of Nottingham has a full-time press office and features successful research in the local and national media. Scientific advances are also communicated through funding body press releases. The rationale and results of the study will be reported in local, national and international Oncology meetings. The PI regularly talks to the local community as invited speakers for groups such as fund raisers, Rotary Club and local schools and will incorporate the rationale and results for the study within these talks where appropriate.

Collaboration: The research project proposal already has internationally renowned collaborators in place. Moreover as the project matures we will seek further collaborations particularly with the industry to accelerate the drug discovery process.

Skills: The MRC CRTF will provide an opportunity to acquire new technical skills which will be readily transferable to future research activities.

Patents: Given the commercially sensitive nature of some aspects of the research project, we will also seek guidance from the Technology Transfer Office at the University of Nottingham prior to sharing the research results with the wider research community. Lead supervisor (Dr S Madhusudan) is confident that the project will generate additional patents that will facilitate further sharing of research data, however strict confidentiality will be maintained to promote future industrial collaborations.